Molecular and Chemical Trait-based Approach in Understanding the Applicability of Himalayan Lichen for Nitrogen Pollution Biomonitoring

The Himalayan region is facing substantial stress of reactive nitrogen pollution origination from IndoGangantic Plain 1). The impacts of N can be observed in lichens which are considered excellent indicators of ecosystem health.